How does the cell assemble the mitotic trigger?

Cyclin B1/Cdk1 is both the regulatory hub and the trigger for cell division. Despite this crucial role, key aspects of cyclin B1/Cdk1 regulation have remained elusive due to the limitations of traditional biochemical studies. Recent technical advances mean we are now able to address these long-standing questions, and our work has revealed unsuspected regulatory steps in how the cell assembles the machinery to trigger mitosis.
Here, we propose to apply gene editing, advanced cell imaging and proteomics to further our understanding of how the cell assembles the mitotic trigger, specifically: the regulation of cyclin B1-Cdk1 binding; and the how activating cyclin B1/Cdk1 moves it rapidly into the nucleus.
The insights gained from this research will deepen our understanding of cell cycle mechanics and provide important implications for tissue morphogenesis and cancer biology.